The University of Bath and Tensys Limited KTP 22_23 R3

To replace the legacy software and implement an upgraded, innovative software platform with increased capability and greater functionality which will provide a new commercial offer.